Indicators of escalation in domestic violent crime using police data on perpetrators and victims

Accurate identification of the risk of serious harm and death from domestic violent crime would enable the more effective targeting of resources by the police, the reduction of immediate harm to the health and well-being of victims of domestic violent crime and the reduction of the wider harms to society. Understanding escalation in domestic violent crime would enable the better targeting of scarce resources as well as facilitating a reduction in the rate of domestic violent crime. This will use advanced quantitative methods (AQM).
There is significant interest in the development of simple instruments to estimate
future risk of domestic violent crime. The rate of violent crime committed by intimate partners and other family members is increasing, while other forms of violent crime continue to fall1. Domestic violent crime is a repeat offence; reducing the number of repetitions suffered by individual victims would both reduce individual harm and reduce the overall volume of violent crime.